Testing smaller-than-present configurations of the Antarctic Ice Sheet using a novel integration of geochronology

The Antarctic Ice Sheets (East Antarctica and West Antarctica) hold enough fresh water to raise global sea levels by over 60 m. Even a partial collapse of the West Antarctic Ice Sheet, by far the smaller of the two, could raise sea level by 2-3 m displacing many millions of people and forcing them to find new places to live inland. It is known that the Antarctic Ice Sheets are losing mass at an increased rate meaning they are heading to a configuration that is smaller than present. To understand how such a configuration is reached it is vital to understand ice sheet behavior at times in the past when they were smaller than present.

Computer models of ice sheet behaviour are capable of making predictions but require observations for validation and improvement. One way of doing this is to test whether the models accurately reproduce behaviours observed in reality. The limited areas of Antarctica that are not ice covered have yielded vital information on past ice sheet extents but can only inform on larger than present ice sheet configurations. To understand smaller than present configurations this proposal will access rock that is now covered by ice. This rock retains measureable properties that record when it was last uncovered by the ice sheet allowing the timing and duration of these events to be determined.

This project will collect sub-glacial samples from a key region of West Antarctica, the Weddell Sea. In this area recent work using radar has identified internal structures within the ice sheet that suggests it has undergone recent change. Specifically, the data is consistent with the ice sheet having expanded over the last few hundreds of years following a period of time where it was smaller than present. Understanding the current state of the ice sheet and the process that control its behaviour is key to making predictions about how it will respond to human induced global warming.

I will use a portable drill system to drill through ice close to present day mountains that protrude above the ice sheet. Over the course of two Antarctic field seasons the drill will be used to collect a series of sub-glacial rock cores that will be returned to laboratories where a novel combination of geochronological methods will be employed to establish if the rock has previously been exposed due to the ice sheet being smaller. By combining different techniques I will improve the constraints that can be obtained; thus not only can it be established if the ice sheet was smaller in the past but also when, and for how long, this was the case.

I will then use the new data to evaluate computer models of ice sheet behaviour. These models use combinations of parameter values, representing processes that occur in reality, to produce simulations of ice sheet behaviour through time. By exploring a range a different parameter values large collections of simulations (ensembles) define a range of potential ice sheet simulations that may or may not closely reflect reality. The new geological data is a product of the actual ice sheets behaviour and can be used to sieve out model simulations that are far from reality. Remaining simulations can be scored according to how closely they match the geological data. In this way I will determine what parameters (i.e. what processes) are key to controlling ice sheet behaviour. In this way my project will bring about a step-change in our understanding of processes that control ice sheet behaviour on short geological timescales. Furthermore, the refined ice sheet history and model parameter ranges identified in this project will improve future modelling efforts and lead to more precise predictions of future ice sheet behaviour and associated sea level rise.

Potential impact
This section outlines the identified beneficiaries of the proposed project, and how they will benefit. The Pathways to Impact section details the activities planned to enable the impacts of the project to reach these beneficiaries.

1. Academic beneficiaries.
There are two categories of academic beneficiaries; a) scientists researching past ice sheets, whether using field data and/or numerical ice sheet models, will benefit from the scientific findings of this project, b) researchers for whom sub-glacial access will be advantageous will benefit from the improved accessibility of such access through the drilling system to be developed during this project. Through both of these groups this project will contribute to the competitiveness of UK-based scientific research, contributing to future socio-economic and scientific benefits. Specifically there are two main sources of potential impact:

i) Generation of new knowledge. A better understanding of ice sheet processes, geochronological constraints on these processes, and refined ice sheet models can benefit UK universities and scientists within them. This new knowledge can contribute to research-led teaching and future research opportunities.
ii) Sub-glacial access. This project will establish UK capacity for accessible shallow sub-glacial access. The expertise developed will enable future cross-disciplinary projects with potential impacts beyond those envisaged for an ice sheet history project.

2. Policymakers.
Constraining future sea-level rise is of global socio-economic significance. Ice Sheets are the largest potential contributors to sea level rise but are also the largest sources of uncertainty associated with the scale and rate of future change. Implementing appropriate mitigation and adaptation policies therefore depends on an improved understanding of the processes that control ice sheet evolution on temporal and spatial scales reflecting those to be investigated by this project. The scientific findings of this project will improve estimates of current mass loss and predictions of future mass loss, reducing said uncertainties and benefiting policymakers. Research on key ice sheet processes and sea-level predictions is distilled for policymakers through the Intergovernmental Panel on Climate Change (IPCC). It is envisioned that my research will contribute to future reports. Through this pathway this research can lead to better UK (and international) policies and planning strategies to mitigate climate change and future sea-level rise.

3. Teachers and school children
Ice sheets, global warming and sea level change are part of the school curriculum including at National 5, Higher, and A-Levels. The study of Antarctica and its response to climate change links to all of these topics. By producing materials (see Pathways to Impact) that effectively communicate how Antarctica it is studied, and how it impacts on these important issues it is possible to improve understanding. An improved understanding is essential to encourage the behavioural change that is widely recognised as being important for combating climate change leading.

4. Public audiences.
Climate change and the response of ice sheets are topics that capture public interest. While it is widely recognised in the scientific community, the importance of studying the past to understand in the future is often not accurately conveyed to the general public. This can lead to a lack of understanding (or even mis-understanding) about the future of the worlds ice sheets. Improving peoples understanding about the importance of ice sheets in the global system (e.g. sea-level rise) and specifically their propensity for change is essential to encourage behavioural changes. Increasing public awareness of climate change drives policy makers to develop better policies that address people's concerns and it thus provides an indirect means of achieving longer-term socio-economic impact.